Rural Energy and Community Heat (REACH) Alpha

The REACH project focuses on helping customers make cost-effective decarbonisation choices through two innovation streams. The REACH Energy Centre Specification stream aims to refine the REACH Energy Centre's design for efficient energy solutions. The Community Engagement stream develops tools to assist communities in understanding their decarbonisation options. Central to this is the Community Guidance Tool, designed to help communities navigate decarbonisation by providing essential data on carbon reduction, project costs, and implementation requirements. This tool also evaluates current activities and assesses the viability of the REACH Energy Centre compared to conventional methods.